V-Duct - City Motorcycle

This project will deliver a proof of concept aerodynamic device, incorporated into a city motorcycle that under real world conditions, will deliver significant advantages over current production models, enabling electrification. The working demonstrator will show that the design addresses current aerodynamic inefficiency, vastly improving range and enhancing the potential for heat exchanger cooling. In addition, the new design will incorporate some parts manufactured from recycled plastic, will deliver improved safety performance through enhanced stability at steady state motion and even more importantly in the braking phase and reduce inner city particulate emissions generated from exhaust and brakes.